Red Blood Cell Membrane: Organisation, Mechanics and Biochemical Signalling

The physical properties of cell plasma membrane, such as elasticity and electrostatic potentials, have been increasingly recognised for their importance in controlling cell biological function. In this project, we will investigate how the physical properties of the membrane of red blood cells affect biochemical signalling recently established to originate from the cell plasma membrane. The first part of the project will be dedicated to developing and implementing of novel experimental techniques for quantification of membrane elastic constants in an unambiguous manner. This work will be carried out in close collaboration with theoreticians and computational physicists in order to develop novel computational framework for the interpretation of the experimental measurements. Once established, these methods will be used to investigate the factors affecting the release of biochemical signalling agents known to occur upon deforming the red cell membrane. We will also seek to establish how abnormal conditions akin to disease such as elevated oxidative stress levels and/or glycation affect the production and release of signalling agents and regulators of vascular function. These studies will provide better understanding of the role the red cell membrane properties play in regulating vascular tone and haemodynamics, and suggest new ways for ameliorative interventions in disease.